London South Bank University and Eartex Limited

To employ machine learning techniques to enable and improve ear protection systems in noisy environments, which provides an opportunity of enabling noise protection, environmental understanding and system learning.